Deploying collaborative artistic co-creative methods to strategically promote eco-social regeneration for small island communities

The research project is focused on facilitating long-term sustainability based on local expertise, by employing artistic co-creative methods to exhibit the eco-social and cultural importance of embodied knowledge. The aim is to develop and apply a creative strategy, in parallel with the Scottish Government's Climate Challenge Fund project 'Grow Your Own Community' (an island-based project which the student devised and left 2015-18) to bring the local community, local organisations and industry partners Sniffer (Scottish change-making organisation) and Creative Carbon Scotland (environmental sustainability into arts and culture) together in an open-learning environment that supports the sharing of embodied knowledge. The project will enable all participants to ask deeper questions about facilitating eco-social change.